Cardbox - Artists and Charities Working Together

Cardbox is an innovative new model which supports both artists who work in animation and charities looking to diversify their income from greetings cards. Stop-motion animation is a much loved and respected craft-based medium. Unlike its other counterparts in 2D and CGI, stop-motion must be done in a studio space with lights, cameras, space, people and stuff! Which is why, under a lockdown scenario, it is only lone artists with their own studios who are able to continue to operate and it is these people we wish to attract to the site.

On the other hand, charities are presently struggling when income from shops and streams which require person-to-person contact is non-existent. Cardbox will enable charities to champion, commission and associate with a new medium of sending personalised greetings through the medium of animation. Both artists and charities will be able to reap the rewards through a new creative outlet.

We are requesting Extension for Impact funding to modify the platform beyond the MVP stage to include additional user interface benefits such as calendar reminders and increased personalisation for shareable content (the cards). We also plan to use this to give the platform a marketing boost by generating online promotional films/animations and to build a strategy for the forthcoming quarters.